SuperBrief

The construction industry is embracing BIM. Metz are developing a software tool for harvesting and manipulation clients requirements for a new building (including inputting COBie for drops 1 and 2), applying budget costs to that building at the very start of a project, and then transferring this information (data and concept model) into one of the mainstream BIM authoring tools for design development.